"Why Do Whales Exist? Cancer Resistance in Mammals" - WCUB, ENWW

Exploring the ideas behind Peto's paradox and how mammal groups have evolved cancer resistance alongside life history traits.

Investigating; i) genomic work exploring the evolution of cancer-associated gene redundancy and mutation in mammals, driving morphology and metabolism; ii) some sub-cellular modelling of cancer-associated proteins and networks to understand the implications of genetic change on physiology (ROS production etc.); iii) in vitro experiments on mammalian cells inc. collection Exploring the ideas behind Peto's paradox and how mammal groups have evolved cancer resistance alongside life history traits.

BBSRC Priority areas:
Data driven biology and also Exploiting New Ways of Working